Socialite Discovery and Recommendation Engine

Get Socialite Ltd (Socialite) has identified and developed a novel software driven concept of
informing and alerting users of upcoming “events” where the users have expressed or shown
an interest due to their download behavior. Socialite is unique in its approach to “events”,
which can include product releases, sports fixtures, film release dates, etc., and has enjoyed
success following product release. It currently has a world-wide audience (10,000 users as at
September 2014 – 9,000 in the last five months) registered and benefiting from personally
relative information. The solution cuts horizontally across a multitude of vertical sectors to
ensure users are continually amazed by the volume and relevancy of the service.
In order to accelerate market growth Socialite needs to look to the technological future of its
delivery mechanisms with performance, automation and system intelligence being the key to a
wider audience. The projects aim is to prove a next generation concept through investigation
and demonstration.
The key objectives and outputs are:
1) an intuitive and intelligent event notification platform which will analyse users’ interests
and behaviour and link these to personalised recommendations for upcoming events;
2) a web interface with Socialite’s current product, which will allow businesses to access
selected data on users who are following them;
3)a demonstrator deployment to a focus group.
This project is aiming to provide unique recommendations for each user across a wide range
of verticals and this is a pragmatic approach at attempting a one size fits all scalable solution.
Amongst the potential benefits/outcomes of the project would be:
1) a step towards the growing problem of “information overload” due to excessive availability
of content;
2) the broadening of a user’s interest outlook;
3) businesses could benefit from more cost effective marketing; and
4) a significant and effective time saver for users.